Electrified Propulsion Systems: Digital Twin Based Design and Optimisation

Digitalisation is revolutionising the complete product lifecycle: from development and production to testing, in-service maintenance and recycling. "Digital Twin" (DT) technology will bring a significant reduction in electric powertrain development time, cost and risk: through up-front design analysis, optimisation and testing in a virtual environment, without the need for multiple prototypes. At its core, a DT is a representation of any physical product that can be used as testing grounds for monitoring, simulating and optimizing design and operational performance. Ricardo has a vision of a world where we can all live sustainable lives. To realise this, we create products and services enabled by digitalisation and supported by applied innovation.The key objective of this project is to assess the impact of DT techniques on product development. A secondary objective is to evaluate the application of DT to product maintenance in this field. Ricardo will build upon its expertise in powertrain reduced order modelling for real time applications and propose innovative business models for virtual product maintenance.

A Digital Twin can consist of three types of sub-models; CAD, Analytical and IoT. In this project, the first focus will be to define DT requirements for each of the key sub-systems within an electrified powertrain. The second focus will be developing Digital Twins for each sub-system that meet these requirements. The third focus is the integration of each sub-system, to create an Electrified Powertrain Digital Twin. This system level Digital Twin will be used, as part of the virtual product development process, in the design and optimisation of the electrified powertrain.

Ricardo believe this project will yield three innovations. Firstly, the definition of a Digital Twin for electrified powertrain sub-systems, including model hierarchy, data exchange, historical data management and standardised interfaces. Secondly, simplified models using automatic model reduction, that allow faster interactions when results are required at small time scales. Lastly, the use of Digital Twins as part of a virtual product development process.